Fodd for dialysis patients

FoodCaire aims to meet the global market gap for convenience foods for the severely health impaired e.g. dialysis, liver failure, post surgery who need to maintain nutrition to avoid further health deterioration. This can strike all ages but is prevalent in the aged population. Products are to be developed with the University of Aberdeen's Rowlett Institute and dieticians who specialize in these conditions and exported from the UK to the 100m+ population without practical nutrition solutions. A FoodCaire foundation will take a proportion of profits to generate academic research awards for practical alleviation of treatment suffering & so improve quality of life for patients.